Learning Chemical Representations and Retrosynthetic Agents to aid Closed Loop Drug Discovery

The study will focus on the development of algorithms aiding closed-loop drug discovery enabled by a robotic scientist. A focus will be placed on learning improved, interpretable chemical representations and synthetically feasible de-novo molecular design from a pharmacophore.

Learning optimal chemical representations for given tasks will be inspired by mathematical formalisations of Occam's razor. These concepts span algorithmic complexity and analogous decidable, albeit weaker versions such as the minimum message length (MML), minimum description length (MDL) principle, and regular and context-free languages. The problem of determining the optimal way to represent n compounds will also be investigated. Initial studies will consider solutions to the shortest grammar problem as a candidate representation. Solutions to this problem over a corpus of compounds deemed representative of chemistry may produce improved functional groups. Extensions of these ideas to the Turing decidable languages will be investigated. Improved chemical representations would positively affect all aspects of chemistry. New functional groups could serve to further explain chemical properties, behaviour and therapeutic effect. The shortest grammar which describes a set of drug molecules would likely capture those patterns important for drug activity, assuming such patterns are recognisable within a context free language.

Design of models with knowledge of chemical synthesis will require logical agents. These models will be improved by good chemical representations in the synthetic process. Inductive logic programming will be explored in determining a set of valid rules required for chemical synthesis. A focus will be placed upon the molecular representation used. This representation will account for molecular context. Retrosynthetic tree search and reinforcement learning will be explored.

Development of such algorithms would aid the speed of chemical and pharmaceutical discovery. Expectations for the project include the development of alternative chemical representations in line with Occam's Razor which account for molecular context, generative models which construct potential drug molecules from a pharmacophore and knowledge based retrosynthetic models.

Potential impact
Who might benefit from this research? How might they benefit from this research?

Students
(a) The major beneficiaries of the CDT will, of course, be the students that train on the program. They will be equipped with a set of skills that will be highly desirable in the organic molecule making industries. Although the proposal is directing towards a need in the pharmaceutical industry, the training and research skills are totally transferable to industries like the argochemical sector (this is an almost seamless transition as the nature of the needs are near identical to that of pharma) but also the fine chemicals industries, CRO's who serve all of these industries. With some adaptation of the skills accrued then the students will also be able to apply their knowledge to problems in the materials industries, like polymers, organic electronics and chemical biology.

(b) Synthesis will also be evolving in academia and students equipped with skills in digital molecular technologies will be at a significant advantage in being apply to implement the skills acquired while training on the CDT. These students could be the rising stars of academia in 10 years time.

(c) The non-research based training will benefit the students by providing a set of transferable skills that will see them thrive in any chosen career.

(d) The industry contacts that will be generated from the variety of interactions planned in the CDT will give students both experience and insight into the machinations of the industrial sector, helping them to gain a different training experience (form industry taught courses) and hands on experience in industrial laboratories.

(e) All student in UCAM will be able to benefit in some way form the CDT. Training courses will not be restricted to CDT students (only courses that require payment will be CDT only, and even then, we will endeavour to make additional places available for non-CDT students). The overall standard of training for all students wil be raised by a CDT, meaning that benefit will be realised across the students of the associated departments. In additional, non CDT students can also be inspired by the research of the CDT and can immerse new techniques into their own groups.

Academic researchers in related fields (PIs)
(a) new research knowledge that results from this program will benefit PIs in UCAM and across the academic community. All research will be pre-competitive, with any commercial interests managed by Cambridge Enterprise

(b) a change in mnidset of how synthetic research is carried out

(c) new collaborations will be generated withing UCAM, but also externally on a national and international level.

(d) better, more closely aligned, interactions with industry as a result of knowledge transfer

(e) access to outstanding students

Broader public
(a) in principle, more potential medicines could be made available by the research of this CDT.

Economy
(a) a new highly skilled workforce literate in disciplines essential to industry needs will be available
(b) higher productivity in industry, faster access to new medicines
(c) spin out opportunities will create jobs and will stimulate the economy
(d) automation will not remove the need for skilled people, it will allow the researchers to think of solutions to the problems we dont yet understand leading to us being able to discover solutions faster